Digital Skills in Arts and Humanities (DISKAH): Transforming Access to Digital Infrastructure and Skills

DISKAH aims to deepen the engagement of the Arts and Humanities (A&H) research community with UK Digital Research Infrastructures (DRI), such as High-Performance Computing (HPC). Building on prior successes by the project leads, who piloted training frameworks funded by the AHRC and established the Digital Skills Network in the Arts and Humanities, this project will scale and expand these efforts. The initiative will be launched in partnership with the Centre of Excellence in Computationally Intensive Research (N8 CIR) and other key collaborators, including University College London's Centre for Advanced Research Computing, King’s College London’s King’s Digital Lab, and the Digital Research Infrastructure for the Arts and Humanities (DARIAH)-European Research Infrastructure Consortium (ERIC).
The project’s core objectives include initiating a UK-wide training program to embed DRI-enabled research methods within A&H practices, equipping researchers with essential computational and data literacy skills, embedding Equality, Diversity, and Inclusion (EDI) principles in training, improving access to UKRI digital infrastructure, and maximizing the return on UKRI’s investment in DRI by broadening its user base. By achieving these goals, DISKAH aims to increase the use and engagement with DRI infrastructure.
To address the digital skills gap within the A&H community, DISKAH will implement a co-designed training program. This program will recruit and support leading academics and practitioners from Higher Education Institutions and Independent Research Organisations, enabling them to pioneer new use cases for DRI. The program will be executed in two cycles, recruiting at least 12 leading fellows across two cohorts. These fellows will engage in hands-on experimentation with DRI, supported by a Research Software Engineer, and will be expected to develop training materials and deliver training workshops to promote a cascading knowledge-sharing effect. The project also encompasses rigorous evaluation to assess its impact, alongside comprehensive communication and dissemination activities aimed at effectively sharing outcomes with the broader A&H community.

Ultimately, DISKAH seeks to reach hundreds of A&H researchers through its planned activities, a train-the-trainer approach, and knowledge exchange events. By fostering transparency, openness, collaboration, and inclusion, the project will drive multidisciplinary innovation and challenge traditional assumptions about digital methods and computing resources, leaving a lasting impact on A&H research practices both within the UK and beyond.